Feasibility of Causal Learning System for Robotic Transportation and Materials Handling

InnerMachines' Innovate UK feasibility project tackles the adaptiveness of robotics AI, reducing the need for human involvement across programming, training, and supervising robotics. This disruptive project offers transducing and generative techniques to robotic interactions grounded in the physical environment.